Long-acting injectable formulations for the in-situ treatment of residual metastatic melanoma cells after surgical lymph node removal

The incidence of malignant melanoma has increased by a third in the UK over the past decade. Metastatic spread from the primary tumour to the nearby (sentinel) lymph nodes can be treated surgically by removing the surrounding nodes, a procedure known as lymphadenectomy. However, residual cancer cells can remain post-surgery and can cause disease recurrence. This is associated with approximately 15% of patients dying within 3 years of surgery.

This project will aim to develop an injectable formulation that eradicates residual cancer cells by prolonged and targeted delivery of both cytotoxic and immunoadjuvant drugs to the site of lymph node excision. This project will involve the selection and optimisation of drug combinations, streamlined using computational methods, formulation development for extended and controlled drug release/ efficacy, advanced characterisation using preclinical imaging methods and an interaction with clinical collaborators. If successful, the developed tuneable hydrogel technology could be used as a platform for delivery of therapeutics for other applications, either as an implantable or subcutaneously injected material.